A Visiting Fellowship in Advanced Medical Image Processing and Analysis

This proposal requests funds to support a 3 month visiting fellowship to give CMIAG (Collaborative Medical Image Analysis and the Grid) research group at the University of Nottingham the opportunity to work with Professor Jayaram K. Udupa, Chief of the Medical Imaging Section of the Department of Radiology, University of Pennsylvania, Philadelphia, Pennsylvania. This project will allow us to extend our expertise to an exciting new area.